University of the West of Scotland and Key Facilities Management (UK) Limited

To apply artificial intelligence, virtualisation technology to develop the next generation of automated facilities management solutions.